High Speed Film Innovation

With this funding through Innovate UK, BAFTA and Emmy award winning wildlife film makers at Richard Kirby Photography will launch an affordable solution to extreme slow motion filming for wildlife documentaries. At a unique price point we have the opportunity to greatly expand our understanding of the natural world by bringing a brand new slow motion camera to bear on a much greater variety of subjects than has been possible in the past, to reveal new animal and plant behaviour and to help keep the Bristol wildlife filming community as the world-leading centre of excellence.

International competitors will be racing to deploy this new technology, so with the fast rollout delivered by this project we will bring this camera's impressive capabilities to bear on productions happening right now as well as commissions currently in the pipeline. In addition, we are able to provide equipment rental, expert training and shared experience to a wide diversity of upcoming creative talent to grow and strengthen the Bristol cluster of companies.